Shakespeare and the Institutionalisation of the Early Modern Child

There is a gap in studies of the Shakespearean child which have neglected to explore how cultural institutions that exchange, traffic, and exploit children, shape the presentation of children and childhood on stage. By delving into the socio-political identity and agency of boy actors and their familial, dramatic, and public positioning, my research will demonstrate how their lives and the representation of children on stage were shaped by institutions such as education, apprenticeships, the law, impressment, marriage, and the family. Many legal documents position the child player as a commodity, and representations of child-trading in plays such as Ben Jonson's The Poetaster, Thomas Middleton's Michaelmas Term and Francis Beaumont's The Knight of the Burning Pestle show the value of children as an erotic spectacle. Michael Shapiro's and Dympna Callaghan's investigations of the practices of impressment in early modern theatre, highlight a need for research that further explores child labour in early modern society. Human trafficking and various forms of child exchange, from being fostered in aristocratic families to being hired for service, have not yet been explored to the same degree as sexual fascination and the potential oppression of boy actors. Early modern society's acceptance of this precarious trade in bodies affects our perception of the treatment of children, their roles, and their saleability as malleable youth. My thesis will explore a range of children and adult company drama from the 1580s to the 1620s, with a focus on Shakespeare and two key writers of plays for all-child companies, John Lyly and Thomas Middleton, to examine the impact on boy actors and child characters of institutionalisation in early modern culture.

My thesis will thus argue that by acknowledging the social and economic motivations that underlay dramatic production in this period, we gain a deeper understanding of the agency and dramatic activity of children in early modern culture.